Towards immunotherapy for recurrent respiratory papillomatosis

The body can mount useful immune responses against tumours; however, it has proved difficult to harness this response into effective treatments. One striking exception is extracorporeal photochemotherapy (ECP), used to treat a form of skin cancer. ECP works by ‘training‘ specialised immune cells to recognise tumour fragments. Furthermore, researchers at Yale University have demonstrated that the immune system is better trained by ECP when tumour fragments are attached to synthetic pellets (nanoparticles).

Recurrent respiratory papillomatosis (RRP) is a serious disease that causes tumours to grow within the windpipes. When these tumours are removed surgically, they often re-grow causing breathing problems. Presently, there is no treatment that stops tumour re-growth. ECP is a potential treatment for RRP, since it is easy to take pieces of RRP tumours from inside the windpipes as ‘training material‘.

Working with researchers at University College London, and Yale, I will evaluate the effectiveness of ECP using nanoparticles as a treatment for RRP. I will use tumour biopsies, and blood donated by RRP patients and healthy volunteers. This research will lead the way to new treatments for RRP, and will develop our understanding of this disease, and how ECP can be used to treat other similar caners.

Technical abstract
Recurrent respiratory papillomatosis (RRP), caused by human papilloma virus (HPV) types 6 and 11 infection, results in fulminant papilloma growth within the airway epithelium. Patients suffer life-threatening airway obstruction, and rarely malignant transformation. The only effective treatment is surgical tumour de-bulking, which becomes impossible once disease spreads to the bronchi and lungs. Children with RRP undergo, on average, four surgical procedures each year for recurrent tumours, and some ultimately require over 200 operations. Currently, there are no treatments that prevent disease recurrence.

Only a small proportion of individuals infected with HPV develop RRP. Previous research suggests that, although RRP patients are systemically immunocompetent, they do not mount an effective HPV specific cytotoxic T-cell response. Loading autologous dendritic cells (DC) with HPV antigens, ex-vivo, for presentation to CD8+ T-cells is a promising method of causing tumour regression. Our collaborators at Yale University have developed extracorporeal photochemotherapy (ECP) into a successful and broadly applied form of DC immunotherapy. It is used worldwide for the treatment of cutaneous T-cell lymphoma, where its safety has been confirmed in long-term studies. The success of ECP is due to its ability to control DC maturity to optimise antigen uptake and presentation to T-cells; furthermore, recent research from Yale suggests these processes can be further enhanced by using antigen-packed nanoparticles to load DCs, resulting in a 1000-fold increase in T-cell activation.

The aim of the Fellowship is to establish whether ECP, using antigen-loaded nanoparticles, can be translated into an effective treatment for RRP.

In the first eighteen months I will complete in vitro studies using tumour specimens from RRP patients, and a blood from adult patients, and healthy volunteers who demonstrate memory T-cell responses to HPV. The objectives are to (i) fabricate nanoparticles filled with tumour homogenate, (ii) measure HPV antigen uptake by DCs primed using nanoparticles or soluble antigen, (iii) measure the efficiency with which DCs loaded by either method activate CD8+ T-cells, and effect tumour cell killing. During the second eighteen months, I will spend one year at Yale conducting in vivo studies using an experimental model of RRP to measure clinical effect of the candidate vaccine against others developed by our collaborators.

Scientific outcomes include better understanding of the cellular responses to RRP, the mechanism of action and possible further refinements to ECP. Moreover, we will identify the best immunotherapy technique to take into a Phase I clinical trial for RRP.